Solvent-Free Synthesis of Pharmaceuticals by Twin Screw Extrusion

Solvents often account for much of the waste and cost of chemical synthesis. We have developed a new synthetic technique called twin screw extrusion (Chem. Sci. 2015, 6, 164; Green Chem. 2017, 19, 1507) which can be used to conduct chemical synthesis without the need for solvents, in a continuous manner and potentially at large scales. In this project we will explore how twin screw extrusion, and potentially other related techniques, may be applied in the pharmaceutical sector, by investigating the solvent-free synthesis of some known pharmaceutical compounds. The project will therefore be based around organic and potentially inorganic chemical synthesis. The student will explore fundamental aspects of chemical synthesis in an unusual context. The advantages and disadvantages of the technique will be compared against conventional solvent-based methods. The project will also involve development of the technique itself to include catalytic reactions.